Investigating disorder in dense NV ensembles in diamond

I will be using Hamiltonian engineering, NMR and AFM techniques to investigate disorder and Many Body Localisation with dense ensembles of nitrogen vacancy centres in diamond. These defects provide a perfect platform for investigating localisation due to their long coherence time and strong interactions. I also plan to use AFM techniques to explore different dimensionalities using magnetic field gradients.